A Typical Day for the Road Network

The Transportation Research Group at the University of Southampton (www.southampton.ac.uk/trg) and Siemens Mobility (Poole, UK) are pleased to be able to offer a fully-funded PhD studentship focussing on using 'big-data' and 'data-mining' approaches to analyse real-time and historical traffic data. The project would suit a student with a strong mathematical/engineering/computing background, prior experience of working with large/diverse datasets would be an advantage, but not essential.

In the road traffic industry real-time data is collected from a diverse variety of sources, including sensor data from individual vehicles, meteorological data and time context data (e.g. school/university terms). Effective traffic control increasingly depends upon the way in which these data sets are combined/analysed, to predict future traffic and enable traffic managers to act proactively to prevent congestion. While there is a general consensus that different types of day (for example a 'wet Tuesday during the school term') generally follow the same underlying traffic patterns, as there is always something atypical going on in any road network, it is a non-trivial problem to define these underlying patterns.

This project therefore seeks to use historical traffic data archives to quantify underlying patterns and trends, to develop algorithms to compare real-time data to the patterns, to increase the speed of detection of incidents within the traffic network and ultimately enable reduction of congestion in an increasingly busy world.